University of Glasgow and Compound Semiconductor Technologies Global Limited

To deliver Indium Phosphide (InP) growth by metal organic chemical vapour deposition (MOCVD) for producing high yield photonic integrated circuits (PIC's). Applications in telecoms up to 400Gb/s (Giga bit per second) Ethernet systems in data centres.